Emotional space of contention

Collective action is observable worldwide: groups articulating their political claims, usually accompanied by
artistic expressions. This project aims to examine the influence of semi-ephemeral-public-art in articulating
projects of socio-political renewal addressing three gaps in the literature by exploring the audience's
role/reception, the (re)constitution of space, and the mobilization of emotion. These gaps will be synthesized into
one theoretical concept of emotional space of contention and will be explored regarding feminist social
movements in Santiago de Chile, 2018-2020. A qualitative research design suitably combines the conceptual
approach with a holistic and interdisciplinary perspective that melds discourse and spatial analysis
methodologically.